Practical Uncertainty Quantification for Deep Learning

Deep learning models and algorithms have had a profound impact in the last decade and now find applications in domains where the societal impact on individuals and risk associated with decisions is large. It is important to understand the limitations of deep learning technology and to make it more reliable in order to prevent decisions that arise due to chance, bias, or limitations of the technology.
We propose to look at new principles and approaches to uncertainty quantification for deep learning. By providing a reliable estimate of the uncertainty in its prediction we can enable better decisions but also refrain from making predictions or decisions in case the data does not provide sufficient information. The methods we will develop will build on recent advances in deep ensemble methods and compact representations of ensembles in neural networks, and our goal is to develop new methods, reference implementations, and publications analyzing and describing these methods.
We are convinced that our methods will find broad applicability in diverse applications relevant to Microsoft. The results of this Research Project will be released under an open source licence.